The University of Reading And World Association of Girl Guides & Girl Scouts

To use information technology to remove barriers that prevent potential female leaders from accessing the skills development opportunities offered through the leadership development programme.